Can biodiversity maintenance and restoration support a just transition? An assessment of the link between the socioeconomic distribution of marine and

My proposed research aims to supplement existing sparse economics research
on the "social" element of the climate-nature-social nexus and investigate the
distributional and equity issues of current and future supply and demand for
marine and coastal biodiversity and ecosystem services
provided by natural capital and how they affect the effectiveness of biodiversity
interventions. That is, who benefits and loses from ecosystem services (i.e.
nature's supply), what is the level of committed and future public and private
investment in nature required to reverse biodiversity loss
(i.e. demand for nature), and how the distribution of beneficiaries might affect
the effectiveness of biodiversity interventions and vice versa, with a strong
emphasis put on equity issues.
The analysis will focus on the coastal and marine UK habitats and, as a
minimum, will include ecosystem services identified as most valuable to human
wellbeing, such as recreation, food provisioning and carbon sequestration.The
study will address four key gaps in the existing evidence base: 1) limited
assessment of distribution of beneficiaries of marine and coastal ecosystem
services 2) lack of complexity of existing distributional analyses 3) (marine)
biodiversity remaining peripheral to economic systems
and 4) insufficient account of biodiversity's societal value in economics
research.
Tentatively, I expect that the research will assess the types of economic agents
incurring marine and coastal ecosystem benefits in their full complexity and
improve future considerations of redistribution of marine ecosystem services
and biodiversity benefits leading to a further inclusion and just nature transition.